Electrical External Expertise

We are a small business and have the opportunity to design high voltage electrical networks to support a range of clients. Clients may include those planning to operate solar farms, wind farms or tidal projects (the projects are ground breaking and innovative and will help to create the required diversity in energy supplies for the UK). The UK electrical network infrastructure is open to competition from any company with the knowledge to design a new electrical connection to an existing electrical network. T.D. Davis Limited would like to compete in this diverse and emerging marketplace and a grant of £5000 would allow ourselves to seek the best advice available.